Improving haematopoietic reconstitution in blood stem cell transplantation procedures through the regulation of stem cells and their niches

Blood production is tightly controlled by the interactions of blood-forming stem cells residing inside the bones (in the bone marrow) with distinct specialised microenvironments, called niches. The niche cells protect blood forming stem cells from damage and maintain their potential to produce blood and immune cells throughout life. The applicant teams have contributed to dissect blood stem cells, their niches and their functional alterations in blood cancers.

Blood stem cell transplantation is routinely performed for lifesaving procedures in patients with blood cancers or inherited metabolic/immune disorders. Different blood stem cell sources, such as bone marrow, the peripheral blood, and cord blood are used for allogeneic transplantation. The use of cord blood presents several advantages, such as easy and noninvasive harvest, reduced risk of disease transmission, immediate availability of cryopreserved units and increased immune tolerance. However, the limited number of blood stem cells present in each cord blood has restricted its use to low-body-weight recipients (mostly children). Moreover, the recovery of the blood and immune system and the overall survival after cord blood transplantation correlates with the number of blood stem cells transplanted.

Regenerating normal blood production in the bone marrow of transplanted patients after requires:

1) Harvest of blood stem cells from donors in sufficient numbers.
2) Optimal migration and lodgement of transplanted blood stem cells in the bone marrow niches of transplanted recipients and
3) Expansion of engrafted blood stem cells and production of multiple blood and immune cells.

However,

A) On the donor side, due to the low blood stem cell number available in each cord blood unit, several cord units are necessary for transplantation and the HSC engraftment is delayed (compared with other blood stem cell sources, such as bone marrow or blood stem cells mobilised from the bone marrow to the peripheral blood).

B) On the recipient side (niche), the efficacy of blood stem cell engraftment significantly decreases during ageing, hampering the use of blood stem cell transplantation as a therapeutic option in many cases.

This proposal aims at understanding and modelling the regeneration process following blood stem cell transplantation. The main goal is to identify mechanisms controlling the engraftment and the expansion of blood stem cells after transplantation, and the subsequent production of blood and immune cells necessary for bone marrow regeneration. Our translational aim is instructing blood stem cells to more efficiently/rapidly/long-lastingly regenerate the blood and immune systems.

To investigate the process of bone marrow regeneration we will transplant human umbilical cord blood into genetically-modified mice which lack a functional immune system and therefore do no reject the human cells, allowing for the engraftment of human blood stem cells. Additionally, an artificial niche will be created allowing for the engraftment of human blood stem cells and human niche cells to model the human system. This joint project will enable a unique synergy between the 4 applicants with expertise in the cellular and molecular heterogeneity of human blood stem cells (Laurenti), their regulation through inflammatory factors (Takizawa), cellular metabolism (Suda) and microenvironmental cues (Mendez-Ferrer). The complementary expertise of the four teams could facilitate overcoming current limitations in HSC transplantation procedures.

Technical abstract
Haematopoietic stem cell (HSC) transplantation (HSCT) is routinely performed in patients with haematological, genetic or metabolic disorders. Regenerating haematopoiesis after HSCT requires: 1) harvesting sufficient donor HSCs, 2) optimal HSC homing to the bone marrow and 3) expansion and differentiation of donor HSCs in the recipient. However, HSC engraftment efficacy significantly decreases during ageing and in certain haematological diseases, hampering the use of HSCT as a therapeutic option. Among different HSC sources for transplantation, umbilical cord blood (CB) is an ideal source that can be non-invasively harvested, cryopreserved and is associated with reduced risk of disease transmission or acute graft-versus-host disease. However, several CB units are necessary for transplantation and engraftment is delayed.

This proposal aims at understanding and modelling the regeneration process following HSCT. The main goal is to identify cell-intrinsic and -extrinsic mechanisms that regulate HSC proliferation and lineage commitment during bone marrow regeneration. Our translational aim is instructing HSC to more efficiently/rapidly/long-lastingly regenerate the haematopoietic and immune systems. We will use xenografts and ectopic bone ossicles to model human HSCT in a humanised niche environment. Human cells will be analysed by 10x scRNA-seq and scATAC-seq to generate a cell-cell communication network between human HSCs and niche cells. Metabolic profiling (glycolysis, OXPHOS, mitochondrial activity, ROS) will be complemented with and Mass Cytometry and imaging studies. Finally, the role and potential of novel regulators of HSC quiescence and emergency haematopoiesis will be tested. The complementary expertise of the four teams in the cellular and molecular heterogeneity of human HSCs, their regulation through inflammatory factors, cellular metabolism and microenvironmental cues could facilitate overcoming current limitations in HSCT.

Potential impact
Our proposal aims to provide new insights into how blood regeneration occurs during the early stages of haematopoietic stem cell transplantation (HSCT). We will use innovative humanised models, metabolomics and single cell transcriptomics technologies to investigate the interplay between the microenvironment and blood stem cells that underpins successful long-term blood formation after HSCT.

Beyond its academic impact, the knowledge gained from this project may have a broad importance for society in 2 ways:

- Impact area 1: improvement of current clinical protocols for transplantation. This could lead to considerable improvements to quality of life for HSCT patients. We will thus strive to identify all findings with clinical potential early on and initiate steps towards enacting these translational avenues in a coordinated and timely fashion. Given the novelty of the techniques used and the preliminary data ensuring the feasibility of the project, we expect the data generated in this proposal to have clinical relevance. We will identify key cellular and molecular interactions between the human blood stem cells and their complex bone/vasculature microenvironment. We propose that pharmacological targeting of the microenvironment can provide health benefits to HSCT patients (such as faster blood recovery, diminished health impact of transplantation conditioning regimens or longer-lasting effects of the transplantation).

- Impact area 2: starting point for a dialogue with the public on regenerative medicine and stem cell therapies. Stem cells and their potential for regenerative medicine are the focus of considerable public interest. HSCT is the oldest cellular therapy and is well-known to the public. This project is thus ideally suited to engage with the public, explaining how blood is maintained over a human lifetime and how cellular therapies can regenerate a functioning blood system. In return, we will gain information on the perceived challenges and ethical issues associated with stem cell therapies from various public audiences. Building on our collective expertise, we are confident that our outreach plan will provide an excellent platform to engage in a dialogue with general members of the public, tissue donors or cell therapy patients. Our primary aim is to transfer knowledge about blood formation and HSCT to a wide audience and in return gain insights into public perception of stem cells and regenerative medicine.

The main scientific goal of this proposal is to understand how blood stem cells interact with their microenvironment during the early stages of HSCT. We would like to share our findings with the public in order to improve awareness of stem cell biology, how tissue regeneration is coordinated with and dependent on other tissues in the body and how these fundamental stem cell biology concepts can be harnessed to improve human health. The blood system is particularly well suited to illustrating fundamental concepts in these areas and attracts high levels of public interest due to the prevalence of blood related diseases, including cancers. We therefore plan to develop an integrative public engagement programme, that capitalises on the existing public engagement infrastructure at CSCI and on the track-record of the UK applicants.